Impact of Systems Automation on Human Information Processing in Mixed Media C+C

The need for increasing levels of system automation in complex military command and control environments is bing driven by factors including ever increasing amounts of information, changes in operator skill sets and the drive to reduce manpower costs. The scope of this application is to understand and measure the impact of introducing systems automation using a human centred design perspective. The research topic will include some of those presented below:
1) Reviewing current approches taken to introducing system automation in complex and challenging Command and Control environments. 2) Characterising the limitations of human information processing in a broad spectrum of individuals and understanding the potential effects of introducing levels of automation both in cognitive overload and low workload situations. 3) Characterising the impact of stress and high workload demand situations and understanding the point when cognitive overload occurs. 4) Investigating and developing approaches for measuring levels of trust in system automation and characterising the balance between trust in levels of automaton versus the need to manually validate the outocme